Hybrid microcavity light emitting devices by additive manufacturing

This project seeks to develop new and more efficient light emitting optoelectronic devices such as LEDs, with emission wavelengths tuneable over the visible spectrum including the current gaps in green and yellow. In order to achieve this, optical microcavity devices will be fabricated with semiconductor materials suspended between mirrors to make use of so called 'strong coupling' effects, bringing two different classes of semiconductor materials together in precisely controlled micro-structures the same size as the wavelength of light. Work will focus on combining gallium nitride based semiconductor materials and other families of semiconductor materials such as colloidal quantum dots and light emitting polymers in optical micro-cavity structures leading to potentially higher efficiency LEDs and lasers in the future.

While the study of these coupling effects has previously required specialist and one-off fabrication approaches in laboratory conditions, this project aims to develop and employ manufacturing capable large scale processes to create these hybrid microcavity LEDs. New techniques will be developed to remove III-nitride LEDs from their growth wafers before employing the additive manufacturing process of transfer printing. This will be used to build hybrid material microcavities by stacking optimized complimentary materials together in a precisely controlled manner. Bringing these different materials together by additive manufacturing allows optimized, high efficiency components to be combined without compromises normally required due to the different processing temperatures and environments for different materials systems.

Potential impact
Hybrid microcavity devices and the manufacturing compatible processes developed to enable them have the potential to impact across a range of areas spanning knowledge, economy, people and society.

Economy: The UK has a large and significant photonics industry (£13bn) and is currently seeing significant investment in the field of compound semiconductor device manufacture. Through the development of new manufacturing processes enabling new and more efficient optoelectronic devices, UK industry stands to benefit through developing and exploiting new IP and developing processes that make use of the UK compound semiconductor supply chain such as cadmium free quantum dots.

Knowledge: Through developing and disseminating the technology and scientific findings resulting from this work, there are a range of potential academic beneficiaries (detailed above). This will have an impact on UK and international research, helping progress the directly related field of hybrid semiconductor materials and devices but also in related areas through providing a platform for the study of polariton effects in a range of materials and in enabling manufacturing compatible fabrication approaches in the field of GaN materials and devices.

People: The UK photonics industry is currently expanding at 5% per anum, the compound semiconductor supply chain is seeing massive investment and as such there is a need for a large number of highly skilled people to work in these industries. Through this work a PDRA will be trained and gain experience useful to the UK photonics and compound semiconductor industries. Indirectly, PhD students under the supervision of the PI will benefit from working on related areas, providing a good base for future work in or with the photonics and compound semiconductor industries.

Society: A longer term impact of the work proposed here is as a result of the potential new optoelectronic devices following on from this work such as coherent light sources at new wavelengths and flexible light emitters and detectors. Such devices are potentially enabling in healthcare applications in new diagnostic or treatment tools.

In order to maximize potential impact from this work, a comprehensive impact programme is proposed, focusing primarily on building industry contact, demonstrating the technology and exploring collaborative opportunities to develop IP and technology for UK industry. Academic impact will be ensured by publishing work at various stages in high profile and open access publications. The PDRA employed through this program and PhD students working on related areas will be involved in industry outreach efforts to add value. Potential application areas in healthcare will be identified as part of the comprehensive industry collaboration impact activities including identifying potential industrial contacts and engagement through industry outreach events.